Liverpool John Moores University and Bryken Limited KTP 23_24 R4

To provide the business partner with the knowledge base to develop and implement intelligent manufacturing systems used to improve efficiency for machine shop operations, resource planning and quality control. Data collected from each of these areas will help the business partner improve efficiency and drive cost savings.